Forging great relationships more easily

Our aim is to build a new product that addresses the weaknesses of online dating and provides a new, authentic way to help people forge great relationships. It is based around group events and reliance on the smart use of data, through the application of AI technology, to make meeting suitable people quicker, easier and more engaging.

This early-stage feasibility study will address the following questions:
- Does the concept appeal to people and meet needs, or raise any concerns?
- What user data do we need to predict compatibility?
- How can AI technology be used to enhance the user experience?